Resolving Ambiguity in Neural Machine Translation

Ambiguous words present a tough challenge to many Natural Language Processing (NLP)

tasks such as Natural Language Understanding and Machine Translation (MT). For example, in MT applications, when ambiguous words appear in the original text, an excellent MT system should have the capability to choose the correct word to display in the generated translation. In this proposal, I will first introduce the word sense disambiguation problem combined with my previous experimental observations in neural machine translation (NMT), and analyze recent work from the perspective of three potential feasible solutions. Finally, I will outline my own research ideas to the problem with which I can start my PhD study.